Re-Entraining the Brain: Exploring and Exploiting Oscillatory Models of Speech Perception in Wernicke's Aphasia

To understand spoken language we need to hear it at the ear and then analyse the sounds and extract the words in the brain. This process is known as speech perception. It is only after accurate speech perception that we can analyse the grammar and meaning of those words. Strokes which damage regions supporting speech perception cause a severely disabling impairment in understanding spoken language. This stops people from connecting with their friends and family and cuts people off from work and leisure activities. Our long-term goal is to improve treatments for these individuals, allowing them to lead a more complete and fulfilling life.

One prominent theory of speech perception argues that when we hear sounds our brain cells start to fire in time (synchronise) with the rhythm of the sound, and this helps us to work out what we are hearing. This is not unlike tapping along to the rhythm of a song you are listening to. Brain activity synchronises with the pattern of syllables in speech and helps us to identify the words we are hearing. We hypothesise that speech perception impairments in people with strokes may arise from a failure of this synchronisation. To test this, we will measure brain synchronisation to speech in people with speech perception problems after stroke, a condition known as Wernicke's aphasia. We will compare the abilities of people without strokes and of people with strokes in different parts of their brain to see if problems are specific to Wernicke's aphasia. We will also compare the degree of brain synchronisation to the degree of comprehension impairment on language tests and in daily life to understand the impact on people. Surprisingly, speech perception is sometimes accurate in Wernicke's aphasia, even though some speech perception brain structures are lost. We will investigate which parts of the brain are responding and how different parts of the brain work together when speech perception is more accurate and when it is inaccurate. This is important because we want to help the brain to work in the most effective way more often. We can use this information to try and improve speech perception using electrical stimulation.

Research in people without strokes shows that listening to simple rhythmic sounds can change the way the brain synchronises with the sounds that follow. This also happens when the brain is stimulated with a very small electrical current applied to the scalp, and this has been shown to help people hear sounds and understand speech better. We hypothesise that we can use these methods to improve speech perception and language comprehension in people with Wernicke's aphasia. Our pilot data suggests that this is true - when we played rhythmic sounds before speech, people with Wernicke's aphasia were better able to hear the difference between the speech sounds. This is promising because this ability is crucial for understanding speech. We will also explore why rhythmic sounds improve speech perception by measuring brain activity to see whether the brain responds more "typically" when we try to enhance synchronisation. The last study in the fellowship will use electrical current stimulation to help to synchronise brain activity to speech. We will use our previous results to work out which parts of the brain respond most effectively to speech and stimulate those areas, then measure whether people are better able to understand spoken sentences with electrical stimulation.

If we find evidence for the hypotheses in this fellowship, we will have identified new ways to treat speech perception and language comprehension impairments after stroke, by enhancing brain synchronisation. We will also have found new ways of measuring how our therapies are working, by looking at the effects on synchronised brain activity.

Technical abstract
This fellowship will investigate speech entrainment as a cause of and potential treatment for the speech perception impairment in Wernicke's aphasia (WA).

Phase 1 uses EEG measures of cerebro-acoustic coherence to examine entrainment strength in WA. Manipulations of stimulus periodicity and intelligibility will disentangle the cognitive contributors to speech entrainment disruption. Entrainment patterns in WA will be compared to neurotypical individuals and participants with left inferior frontal and right auditory region lesions. Correlations between speech entrainment strength and language comprehension measures will establish the functional significance of entrainment abnormalities. MEG will then be recorded from people with WA to identify source regions driving speech perception and entrainment and measures of cortico-cortical coherence will provide insight into the network dynamics underlying accurate and inaccurate comprehension.

Phase 2 will explore whether "optimising" neural conditions can modify perception in WA. Phoneme change detection accuracy will be monitored following stimulation with rhythmical auditory stimuli. EEG connectivity will be simultaneously measured to explore impact on network-level activity according to our hypothesis that rhythmic stimuli will lead to more effective neural network information transfer. The final study uses tACS to enhance oscillatory activity for the analysis of syllabic information in WA. Pre-testing will establish optimal tACS phase-lag, and MEG data and current modelling will identify the optimum stimulation site in each individual. We will measure the impact of tACS on sentence comprehension in comparison to sham.

This fellowship is the first mechanistic exploration of the speech perception impairment in WA, as well as the first to use rhythmic stimulation to directly influence residual neural activity to improve speech perception, potentially opening new methods to enhance therapeutic effectiveness.

Potential impact
Aphasias are severely disabling. Communication impairments leave individuals isolated, frustrated and at high risk of secondary mental health problems. The condition is economically costly as well. It is associated with long-term carer needs and, in younger adults, inability to return to work. This fellowship will produce findings with significant impact for people with aphasia, their carers, relatives and friends, clinicians involved in care and rehabilitation, health policy makers and industry.

Benefits for People with Aphasia: People with Wernicke's aphasia (WA) have impaired comprehension and are often deemed lack the capacity to make their own decisions. Those with WA also have less access to in-patient therapy than individuals with other aphasias because their relatively retained mobility and swallowing result in early discharge. Therefore, improving the effectiveness of rehabilitation is a priority. Because WA is currently under-represented in research, new findings can have an even greater clinical impact. Our results will help to explain the nature and causes of language comprehension impairments. Better understanding of the condition impacts how carers, relatives and friends of individuals with aphasia adapt to the impairment, enhances adherence to therapy (Nayer et al., 2014) and stabilises family function post-stroke (Clark et al., 2003). We will work with speech and language therapists during the course of this fellowship to increase the understanding of WA and provide them with materials to educate their patients and their families.

Benefits for Health Care: Speech perception impairments are the main cause of the comprehension impairment in WA. Rehabilitation of speech perception is particularly valuable because, unlike therapies treating single words or sentences, it generalises across linguistic structures and thus has a wider impact on daily life. Current treatments targeting speech perception can be effective but require a much larger dose than is achievable in current clinical services. Our research will be the first to investigate mechanisms causing speech perception problems in WA and the first to investigate how brain activity can be changed to improve speech perception. These findings can be incorporated into speech perception interventions with long-term potential to increase their clinical effectiveness and cost effectiveness. Any future intervention will need to be developed in combination with clinicians, people with aphasia, technology experts and rehabilitation scientists and then evaluated in small-scale and large-scale trials. This kind of robust evidence is important to health care policy makers and speech and language therapists who need greater research evidence to make evidence-based decisions. A realistic time-scale for this is around 12 years from the end of the fellowship.

Benefits for Industry: New interventions developed following this fellowship will be delivered by computer software with support of speech and language therapists. Computer interventions will need to be commercialised and sustained by rehabilitation products companies and will therefore bring economic benefits. During this fellowship we will work with industry partners to discuss the potential for future commercialisation of new therapeutic interventions arising from this research.

Benefits for Research Capacity: This fellowship will support the training of post-doctoral researchers in the field of the neuroscience of aphasia. Researchers on this fellowship will benefit from cutting-edge training in clinical neuroscience and neuropsychology methods. In addition, this fellowship will facilitate new collaborations between speech perception scientists and clinicians studying aphasia, therefore generating new capacity in the field.